Flybrid Ultra Low Cost KERS

This project will develop an entirely new high speed flywheel based Kinetic Energy Recovery System (KERS) suitable for first application on a racing Kart. The KERS unit will be unique in that it will use a novel control system that has no electrical connection to the vehicle. This entirely mechanical control system is key to achieveing the very low unit cost target necessary for market success in this very low cost form of motorsport.
As part of the project Flybrid will design, manufacture, test and develop two complete KERS units. This will be done on the existing test rigs at Flybrid which will need only minor adaptation. In order to meet the maximum cost cap of the TSB competition the project has been abbreviated to only include the test rig phase, but it is the intention to go on to test the system in vehicle as a follow on activity that will be completed without matched funding under the control of project partner, a major international manufacturer of karting engines.